Mobile product for live music video distribution

This project will test a prototype for a music app to distribute video content from live music tours. The app will integrate with Twitter and other social networks to let users unlock and share new content, and buy unique back-stage content using inapp purchasing